Hydrogen storage by bio-based molecules

Hydrogen is a promising energy carrier and it can play a vital role in future energy systems.This project focuses on liquid organic hydrogen carrier (LOHC) technology for hydrogen storage by bio-based materials. Some catalysts will be used in order to facilitate the process such as Ni, Cu, and Pt, increasing the performance of the dehydrogenation reaction. Hence, novel catalysts with adequate activity and stability for the dehydrogenation of bio compounds will be designed to
present the practical advantage of using organic compounds for hydrogen storage. This PhD research proposal will focus on preparing new catalysts with different support and active metal, for dehydrogenation of bio compound.
The proposed research is transformative and fundamental and as such will have an impact on the academic and scientific communities through the development of H2 production via bio-sources feedstock.